L_infinity algebras, the Batalin-Vilkovisky quantisation, and gauge theory

The project deals with the underlying mathematical structures
of gauge theory. In particular, it has been realised that any Lagrangian
field theory has an underlying L_infinity algebra governing its
dynamics. L_infinity algebras, also known as strong homotopy Lie algebras,
are higher (in the sense of higher category theory) generalisations of
Lie algebras. For instance, for L_infinity algebras the Jacobi identity
is allowed to hold only up to higher coherent homotopy. The origin of
these underlying L_infinity algebras is most easily understood in the
Batalin-Vilkovisky quantisation which, in turn, is a generalisation of
the Becchi-Rouet-Stora-Tyutin quantisation. Within the context of such
algebras it is seen that physically equivalent theories are related by
L_infinity quasi-isomorphisms between their underlying L_infinity
algebras. The project deals with studies of gauge theory scattering
amplitudes, integrability, and renormalisation within this frame work of
higher category theory in the context of supersymmetric Yang-Mills theories.